Joint application for National Productivity Investment Fund RCUK Innovation Fellowships

The project will support fellowships that aim to support:
To support the career development of talented early career researchers and nurture future leaders;
To support the broader skills development of high-calibre recent doctoral graduates or early career post-doctoral researchers in the art and humanities, particularly in relation to working with creative economy partners to support the wider impact of research;
To support projects which will contribute to the Creative Economy;
To support research which is cross-disciplinary, collaborative and innovation-orientated.

Potential impact
See Case for Support.